Livestock feed supply chains in the age of digitalisation.

This research aims to better understand the ways in which the shift towards digitalisation in the UK livestock feed supply chain is 1. Influencing domestic feed production and imports; 2. Enabling or hindering increased corporate capture of the industry; 3. Affecting labour (and the way workers experience labour) along the value chain.

This project will delve into power complexes and governance structures along these value chains and fill the knowledge gap on labour at production stage (see McCarthy et al. 2022). It will investigate who oversees and decides how technologies along the supply chain are used, including who governs and manages these, and more generally explore how these technologies will play out in the livestock feed import sector in an increasingly digital, globalised world.